Hybrid Energy Storage Systems for Renewable Energy Integration

The global demand for clean and sustainable energy has been steadily increasing, driven by the urgent need to reduce greenhouse gas emissions and combat climate change. Renewable energy sources, such as solar and wind, are playing a crucial role in this transition. However, the variable and intermittent nature of these resources poses challenges in maintaining power grid stability and reliability.

This research project aims to address these challenges by developing advanced hybrid energy storage systems that seamlessly combine multiple energy storage technologies, along with synchronous condensers, to support the integration of renewable energy sources into the power grid. The successful candidate will work on the design, modelling, and control of the hybrid system to facilitate the integration of renewable energy sources into the power grid. The primary objectives of the project are:

Investigate the synergistic benefits of combining different energy storage technologies, such as batteries, supercapacitors, and fuel cells, along with synchronous condensers in a hybrid system for power grid support and renewable energy smoothing.
Investigate the suitability of various combinations to implement this function.
Study the detailed design of synchronous condensers that may form part of such a system.
Study the detailed control and energy management within a chosen hybrid system(s) to ensure optimal performance and operation.
Develop an experimental test facility to demonstrate the functionality of the chosen hybrid system(s).